Gendered Narratives in Terrorism: Analysing Media Portrayals and Criminal Justice Outcomes to Inform Policy and Public Perception

This post-doctoral fellowship will expand upon my doctoral research, which focused on analysing and challenging the media's portrayal of women in jihadist terrorism, employing a unique mixed-method approach. A significant aspect of my thesis involved creating a comprehensive quantitative dataset comprising over 1000 entries from six countries (UK, US, Australia, New Zealand, Ireland, and Canada). This dataset includes over 50 variables categorised into seven groups: general characteristics, geographical locations, terrorist activities, social ties, criminal justice data, additional gender-related information, and media coverage data. My research revealed that the media employ a highly selective agenda-setting practice when reporting on women involved in terrorism, with those fitting high gender stereotypes (such as youthfulness, marriage, and parenthood) more likely to receive media attention. Notably, while much of the current research in this field is qualitative, my work represents the first effort in transitioning from qualitative to quantitative analysis on a large scale.

The large-scale representations uncovered in my thesis are of high societal significance. These gendered representations often influence counter-terrorism strategies, enable polarising societal discussions, such as those involving Shamima Begum, and are believed to impact criminal justice outcomes. Therefore, academic and public engagement of these representations are crucial for informing more unbiased and effective approaches in various domains, including the media, counter-terrorism measures and criminal justice practices. Given that the dataset currently concludes in 2022, I intend to utilise a small portion of the fellowship period to gather additional data and update the dataset to reflect the present-day landscape. This updated information will enhance the relevance and applicability of the dataset, enabling more comprehensive and insightful analyses of the problematic gendered representations of terrorism in society and its implications. Additionally, I aim to utilise the fellowship to enhance my quantitative skills through additional training.

The post-doctoral fellowship seeks to build upon this foundation in my PhD by generating publications to establish a scholarly track record. I have submitted the first article for a special issue focusing on the criminal justice data from the UK observations in the dataset. I intend to expand this by publishing the criminal justice data and analysis for the remaining five countries, including a comparative analysis between them. Currently, data on terrorism convictions is remarkably difficult to find. However, with the dataset I have compiled, it is possible to analyse and offer findings on gender disparities in terrorism convictions. This unique dataset allows for a nuanced examination of how gender influences legal outcomes in terrorism cases across different countries. Furthermore, I am actively pursuing a book contract to publish my thesis, and its entire findings as a monograph, which the fellowship would allow me to complete.

During the fellowship, I also aim to extend my impact by implementing media change and guidance on the representations of women as a whole. I am currently exploring collaborations to enable this initiative. Additionally, I plan to present my research at multiple conferences, both nationally and internationally, to broaden the outreach of my work and expand my professional network. These presentations will provide opportunities to engage with fellow researchers, policymakers, and practitioners. In the long term, my research and career aspirations are aligned with pursuing an academic research-focused career.